Sector Specific Subscription Based Web Services

The rapid advancements in technology and legislation updates mean websites become outdated quickly, affecting design, functionality, and compliance. This forces businesses to either spend more money to upgrade or risk using a website that's no longer fit for purpose and non-compliant.

MacMartin are redefining the way in which websites are built and maintained by creating a sector-driven, subscription-based website service that offers continuously evolving, high-performing websites. Taking learnings from the popular SAAS model, this model allows SMEs to access premium, bespoke web design without a significant initial investment. This aligns website costs with the recurring revenue model, supporting better financial planning.

With an initial focus on the dentistry sector due to its competitive nature and regulatory requirements, there are plans to expand into other regulated sectors such as legal practices and financial services, which would also benefit from a subscription model.

The all-inclusive service will include UX research, design, build, hosting, and ongoing support, ensuring that clients' websites are always up-to-date with the latest trends, security patches, and regulatory changes.

MacMartin is well-equipped to deliver this innovation. Regularly working with compliance standards set by bodies such as the General Dental Council, Ofsted, and the Financial Conduct Authority. Their expertise in web compliance, accessibility, security, SEO, and conversion optimisation positions them perfectly to solve these challenges.